AI-based automatic inspection and rejection system for textile manufacturing reducing waste by 95% and increasing production line efficiency by up to 100%.

Ai Automation Limited (Ai Automation) is a UK AI-engineering SME seeking to revolutionise the textiles manufacturing industry. Its main project leaders, Grant Mullen, Eliot Cummins, Matthew Boon and Will Stanton, are specialised professionals who are dedicated to improving manufacturing and production. Using AI tools, innovative lighting technology and unique mechanical designs, the company aims to reduce inefficiency, waste and pollution. Its automatic system will identify manufacturing defects with millimetre-level accuracy, allowing for any defective areas to be removed without disrupting the manufacturing process. By eliminating material loss and conserving energy, Ai Automation's solution will positively impact the environment and the UK manufacturing industry.